University of Cumbria and Freshwater Biological Association

To create, implement and exploit a GIS-enabled, standards-compliant on-line recording tool for collating freshwater biological records for use by non-scientists and investigate sustainable income streams.